Quiz Carousel - building learning resilience in the face of COVID-19

Quiz Carousel is a digital application to help students embed knowledge into their long-term memory while enabling pupil-teacher feedback. This is particularly relevant during the current lockdown when things that have been taught may be quickly forgotten, but the product is also urgently needed longer-term to facilitate homework, revision and embedding learning.

The concept is well-researched and evidence based. There has been a welcome focus on the importance of a knowledge rich curriculum in recent years, and academic literature shows that taking memory tests improves long-term retention (a concept known as the testing effect).

The product is based on an idea developed several years ago by science teacher Adam Boxer and prototyped in an Excel-based system called Retrieval Roulette. Adam's learning and feedback from a highly engaged teacher community of users has been incorporated into the new Quiz Carousel product, and he continues to lead on teacher engagement and customer voice.

Quiz Carousel works as follows:

1. **Teachers upload carefully sequenced questions** covering a whole curriculum.
2. **Students take quizzes** combining questions from both recent and earlier curriculum areas, using adaptive learning and spaced repetition algorithms to select questions. Answers can be viewed as flashcards.
3. **The system auto-marks where possible**, reducing the work burden for teachers.
4. **Teachers offer feedback** on misconceptions and incorrect answers.

We are committed to ensuring that a version of Quiz Carousel is available for free, forever. Longer-term we expect to build in paid-for features that enhance the learning experience.

Quiz Carousel will play an important role in helping students to embed learning now more than ever, given its suitability for learning at distance. We offer a simple and easy-to-use way for schools and students to remain in contact through these difficult times, as well as a tool to help lock key curriculum knowledge into the long-term memory once things return to normal.

EXTENSION FOR IMPACT FUNDING
Our initial funding allowed us to create a hugely popular prototype of the Carousel system. 1,200+ teachers are already using Carousel to set retrieval quizzes for over 20,000 students, with the product optimised for usage both remotely and in the classroom.

This extension for impact funding will allow us to devise a long-term commercial model for Carousel by creating a paid-for version for subject departments and whole schools to complement the existing free teacher version, which we will continue to offer at no cost. We will also be able to develop innovative premium features, including more advanced auto-marking and intelligent spaced repetition, which adjusts the quizzes offered depending on the individual or class.